Intelligent water management solution for the FM sector

With the assistance of Innovate UK, CreevX has developed an intelligent water management solution for facility management companies (FM) and healthcare facility managers. Our solution will transform how domestic water is managed in buildings used by the public such as schools, office blocks, universities, hospitals, care homes and factories. Buildings that are unused for a prolonged period of time are a potential H&S hazzard when reoccupied if a proper water management regime has not been implemented.

Our solution will

* Allow FM companies and managers to comply more effectively with current H&S legislation for the control the growth of legionella bacteria in public building's domestic water systems.
* Reduce unnecessary water wastage. 000's of litres of water are flushed away every day unnecessarily in one single building in order to comply with current legislation.
* Identify and resolve system inefficiencies such as failing pumps and calorifiers or simply badly designed water systems.
* Allow for remote water management (in times such as these) when buildings are vacated for prolonged periods of time.

The additional extension for impact funding will allow us to tailor our solution to various sectors and develop case studies with a particular focus on the environmental benefits of our solution (such as a reduction in water wastage and energy consumption) in addition to the original regulatory compliance benefits.